Entrance System to Minimise Risk and Save Lives

Granta Automation are a bespoke automation company. This project will develop a system that will ensure that all persons entering your premises are unlikely to spread Covid-19\. Specifically we will achieve the following;

* Develop a system that ensures people entering the premises are unlikely to have Covid-19\.
* This system will also be able to be linked to an entry system that will stop a person from entering if they have not used the system or pose a risk of spreading Covid-19\.

An initial demonstrator system will be developed during this project and designs produced ready for production in quantity. This will have a significant benefit to the economy by slowing the spread of Covid-19 and increasing public confidence where they need to go into any building along with other members of the public.

--ADDITIONAL INFORMATION HERE--

With the 'extension for impact' funding, Granta will specifically achieve the following; improve the design of the current model to make it more intuitive to use, and develop an alternative, lower cost version of the current system. This will make the system more economically viable for many institutions, thereby increasing the number of premises with one of these systems. This will further benefit the economy by increasing public confidence when entering buildings along with other members of the public and help to slow the spread of Covid-19.